Radical Film Collectives Then and Now: Space, Time and Experience Across 1970s and Contemporary British Film Collectives

In the 1970s, independent British film collectives utilised collaborative production and alternative
exhibition practices to make films about, and in support of, working-class, feminist and black
political struggles. Likewise, contemporary film collectives utilise similar practices, alongside digital
distribution and exhibition methods, to support contemporary struggles. However, research on
both periods of collectives is limited and primarily centres textual analysis of individual film-texts
over the decidedly social processes of collectives' practices. The proposed research's primary aim is
to ask: what practices and organisational forms did/do 1970s and contemporary film collectives
utilise and what was/is their political roles? Thus, the project will make a threefold contribution to
the field. Firstly, the research will establish a previously untold historical account of the social
practices and organisation of both 1970s and contemporary collectives. Secondly, the research will
develop a novel approach to radical film collectives in centring spatial/temporal/social experience
as constitutive of cinematic politics over the production and reception of textual meaning. Finally,
in posing a non-linear historical relation, the research will contrast these histories to envision
possible futures in which emergent forms of digital and collective film might learn from past
collectives to re-energise an alternative British film culture.